IT Voucher

We at General Environmental Services are dedicated to our clients data security. We show this by being registered with the Data protection Act and being accredited with ISO 27001. With this government scheme help we will be able to build on our cyber security and ensure all client data is held at a high security level.